Knit It: WII

Knit It(r) has developed a new innovative digital platform which uses modern technology. We remove the difficulty making knitting enjoyable, faster & fun! Knit It(r) has smart interactive tools that teach less confident knitters new skills and allow experienced knitters to push the boundaries of their craft! Our aim is to reinvent knitting to make it more accessible ensuring the longevity of the traditional hand craft. Our first product, the KnitPic Kit available at knit-it.co.uk, transforms your photos into knitting patterns \#knittedselfie and by knitting celebrity portraits we've been supported and shared by Olympian & knitting influencer Tom Daley! Our mission is to inspire the new digital generation to pick up their needles and start knitting!

(If successful with the Woman In Innovation Award I may add new CTA links to the web-application which will be live at that point in time.)